The University of Essex and PFE Express Limited KTP 22_23 R3

To use customised digital transformation and platform development to accelerate and automate end-to-end business processes whilst positioning themselves as an entrepreneurial firm by exploring and implementing business innovation strategies.